Investigating the Relationship between Reading Ability and Musical Skills in Adults: a Combined Behavioural and Electrophysiological Approach

Investigating the Relationship between Reading Ability and Musical Skills in Adults: a Combined Behavioural and Electrophysiological Approach